Solar Performance Mapping and Operational Yield Forecasting

This project will use metrological and satellite data from the Met Office in combination with electricity generation data from solar photovoltaic (PV) installations from the BRE National Solar Centre to develop (i) a method of generating accurate geographical representations of solar generation potential across the UK and (ii) capability for short term forecasting of UK-wide radiation and site specific solar generation from utility scale solar plants.
The research produced by this technical feasibility project will have commercial applications across the value chain of the UK solar industry, particularly in grid and asset management and supporting investment confidence.
The innovative step is to use accurate generation data from existing UK solar installations in combination with Met Office observations for metrological and satellite data, to build accurate mapping and forecasting capability for solar generation. End users are included to verify the planned commercial solutions.